Teesside University and North Yorkshire Mobility And Safety

To embed a bespoke New Product Development function utilising emerging concepts in design thinking, novel material applications and associated manufacturing methods creating a portfolio of innovative accessibility bathroom products.